Genome biobanking for the optimisation of valuable broiler genetic stocks

World-wide poultry production must double in the next 25 years to meet the growing demand for animal protein in the developing world. Traditional commercial genetic resources need to have the genetic potential to meet local environmental conditions, which include severe climate and disease challenge pressures. This project applies cryopreservation and cutting-edge sequencing technologies to commercial poultry production to address food security and production efficiency. Using innovative genome technologies existing poultry genetic resources will be safeguarded and harnessed by i) biobanking genetic resources for broiler lines using new stem cell preservation technology to assure that current pure-line resources are available in the future and ii) further mine the genome of Cobb poultry resources to understand the genetic drivers of key economic traits and exploit existing genetic variation to drive significant improvements in commercial performance for emerging markets.